DML-ABLogics Limited (add on to 700392)

DML-ABLogics Limited has been offered by Innovate UK (project
Ref: 700392) a contribution of £600 towards the costs of Coaching support provided under the “SME growth support” scheme